605: Detecting Genomic Mosaicism Using Phylogenomics

Technical abstract
The aim of this project is to develop tools for the high throughput analysis of genomic mosaicism using genome wide automated phylogenetic approaches. A novel aspect of phylogenomics under development tracks the reticulate evolutionary history of genes through a high throughput automated approach. Fragments of sequence, which may originate from anywhere in the genome, are identified that are phylogenetically closer to sequences than the expected orthologs. The methodology requires that many (thousands) robust phylogenetic analyses are carried out and interpreted in automation. This approach has already identified remarkable patterns of mosaicism in the GPCR gene family that link to unexpected but real function.